High-rate, High-volume Technologies for Large Aero-structures (HiStruct)

High-rate, High-volume Technologies for Large Aero-structures (HiStruct) is an enabler to deliver Wing of the Future programme led by Airbus. Underpinning this objective is the requirement to establish a manufacturing pilot line in a research environment to develop and validate suitable out-of-autoclave technologies for the manufacture of next generation wing boxes for the single aisle aircraft. HiStruct infrastructure proposal is led by the National Composites Centre – a High Value Manufacturing Catapult Centre, specialising in composites material design, simulation and prototype manufacture. The project will establish a world leading research capability in the UK to manufacture composites structures up to 20m length and 5 m width. The capability will include an automated dry fibre deposition pilot line, large scale resin infusion capability and a 20m long modular curing oven for out-of-autoclave curing.